HyAcademy.EU: The European Hydrogen Academy

HyAcademy.EU will capitalise on the investments already made by the European Commission and Member States in education and training activities. The consortium brings together representatives from multiple projects (Table 1), enabling previous outputs to be consolidated and exploited, maximising the Academy impact and reach. In order to realise its objectives, the European Hydrogen Academy will have achieved by midterm to - build and sustain a network of over 100 universities (The Network of 100) offering recognised qualifications, specialisations, and degrees in hydrogen technologies, - build and sustain a network of over 500 schools integrating hydrogen topics into their science teaching, including technical schools and colleges with more specific technical training, - create a network of 5 hands-on, physical training laboratories, - offer a portal to showcase and link the educational programmes available in the network and beyond, in order to supply prospective trainees with accurate and detailed information on training and career opportunities, with a minimum of 100.000 accesses to documents specialising in hydrogen topics, - provide free training
materials across European languages to lecturers and teachers in order to enable educational staff to deliver the vast body of educational measures necessary, - develop and integrate novel (online) teaching methodologies into university, college and school curricula, and train educational staff to successfully employ these, and - create and implement an organisational structure and a successful business case allowing continuation of the project activities post-funding in establishing a European Hydrogen Academy spanning all levels and types of education and training. HyAcademy.EU will considerably contribute to the EU goals of offering access to high-quality education, supporting the creation of a highly-skilled workforce and more and better jobs in the European hydrogen industry. Through the school activities it will foster public awareness and acceptance of hydrogen technologies.